University of Edinburgh: Discipline Hopping for Discovery Science 2022/23

Principal Investigators (PIs) will be invited through an internal call announcement to apply for funding to undertake a range of discipline hopping activities.

Examples of the types of 'discipline-hopping' activities that could be undertaken include (but are not limited to):
- Embedding researchers, for a period of time, in Schools (departments) outside of their own discipline area (within the same organisation, or in other eligible UK research organisations).
- Sharing insights on priorities and looking for synergies/ new ideas that cut across departmental boundaries.
- Work shadowing in other Schools, for example to learn new skills and techniques.
- Organising meetings/ seminars/ workshops between departments and disciplines to share learning, understanding of key terms, concepts, language and tools to tackle problems
- Cocreating plans for transformational multidisciplinary research programmes that take advantage of these insights and synergies.